Royal Holloway and Bedford New College and Rubberatkins Limited KTP 23_24 R1

To develop novel computer algorithms based on Computer Vision and Deep Learning to identify the defects in and predict life cycles of elastomer products with an expected level of accuracy.